University of Derby and Derbyshire Healthcare NHS Foundation Trust - AKT4

To investigate why people use opiates alone, a key factor in rising drug-related deaths. The project will explore stigma, isolation, and service gaps, generating evidence to inform harm reduction strategies and improve outcomes for vulnerable individuals in Derbyshire (and beyond).